SehaMed Marketplace expansion

SehaMed Global Ltd. are on a mission to make high-quality and innovative medical devices available to hospitals around the world. The company currently operates Europe's first and only MedTech marketplace which has been developed to connect innovative manufacturers with international distributors to drive the availability of innovation in healthcare systems globally.

With key stakeholders such as manufacturers and distributors already integrated into their current SAAS application, their objective for this specific project is to integrate an additional pathway specifically for hospitals. This integration will allow hospitals around the world to access the marketplace, search for products and contact relevant local distributors (suppliers) all within one easy-to-use platform.

The route to the international healthcare market i.e. from the manufacturer via the distributor to the end-user is highly fragmented. Manufactures need to find and appoint a suitable distributor and they in turn will need to promote those product(s) in all of the relevant healthcare facilities in their market. This lengthy process needs to be multiplied by 100+ countries for global reach and it is one of the main reasons for slow international expansion for manufactures and slow availability of innovation in hospitals. Our marketplace aims to connect the entire supply chain to drive growth for businesses and improve healthcare globally. Right now, the industry relies heavily on annual conferences, exhibitions and Google searches and with this expansion, the SehaMed Marketplace will become the first platform that supports the entire MedTech supply chain, with a truly global reach.